Collaborative Research and Development: Environmental Lightweight Fan (ELF) Programme: Project C

The Environmentally Lightweight Fan (ELF) project is a collaborative research programme, the goal of which is to develop, prove and bring to market readiness advanced production processes for new carbon fibre fan blades for aerospace gas turbine engines. Under Project C, Rolls-Royce is conducting validation testing required to achieve a technology readiness level suitable for introduction of a composite fan blade into a new engine project.